Open Energy

Open Energy will modernise access to energy data across industry and address decarbonisation and the climate crisis via economic innovation.

In Phase One we demonstrated the potential for a sustainable, scalable, industry-led solution that will meet the needs of a highly complex market, and address interfaces with regulators. We gathered the support of a material and substantial set of stakeholders and embraced the other participants in the programme in our solutions, demonstrating a clearly extensible model that will interface across markets and clients.

This groundbreaking, forward-looking proposal addresses the organisational silos that work against information sharing. We have validated the need for Open Energy, to agree shared principles and practice to underpin our data infrastructure. Stakeholders repeatedly emphasised that there cannot be no 'single platform' in which 'all data is put' to address 'all use cases'.

Our proposal tackles multiple aspects of the MEDA challenge and the articulated user needs. To deliver taxpayer value-for-money, address public sector needs and catalyse innovation in the SME sector, two programmes of work will build upon and reuse existing, proven processes and systems that enable data-sharing in a parallel sector:

Stakeholder engagement
A three-month programme convening industry & the public sector to deliver a minimum viable Open Energy Standard based on user needs.
Open Energy Governance Platform (OEGP) prototyping & testing
Develop a prototype OEGP through which market rules can be applied in response to the needs articulated.
The prototype OEGP will be underpinned by the industry-led shared principles and practice that will be agreed through the industry working groups in our Stakeholder Engagement workstream.

Building on existing public and private sector investments (e.g. Open Banking) we will aggregate, repurpose and redeploy existing processes, practices and technologies which have already received £millions of investment from industry and the taxpayer.

Our Phase Two roadmap will sequence development to

Enable data publishing in machine-readable formats
Enable machine-discovery of data
Enable the 'pull' of specific data, subject to governance rules, by specific users for specific needs (e.g. a data platform for specific use-cases)